Creating a ground-truth in-water ocean data monitoring solution that will fact-check weather data for smart shipping route selection.

A new collaboration between remote ocean sensing company Oshen, data analytics solution Smart Green Shipping, scientific marine hub Plymouth Marine Lab and zero emission shipping innovator Plymouth City College. This project will undertake a real-world demonstrator of Oshen's ocean monitoring system to improve weather, wind and wave data accuracy to influence route optimisation. The outcome will be a tangible reduction in fuel consumption of maritime, with a particular focus on optimising green shipping corridors.